Structural and copy number variation analysis using adaptive long read sequencing

The PhD student would be based within Prof Loose lab and co-located with DeepSeq, the University of Nottingham Next Generation Sequencing platform. DeepSeq has access to the major ONT platforms and is world recognised for its expertise in nanopore sequencing, having led early projects on sequencing the first human genome, RNA sequencing, read until and many other projects. The PhD student will also benefit from interaction with employees at ONT itself through industrial placement as well as regular interactions through meetings, calls and electronic communication.

To develop computational skills to achieve the goals of the project, both Prof Loose and Prof Yant have extensive bioinformatics experience and are actively involved in Bioinformatics teaching. Alongside this, the student will have access to support and resource from Prof Hubank and the NHS England North London Genomic Laboratory Hub to develop tools and approaches of direct relevance to human health. Life Sciences has over 250 PhD students currently registered on research degrees with a management and monitoring programme enabling completion rates of over 95% for the past 5 years. This ensures we can train high quality candidates for employment both within academic and non-academic environments. Recent graduates have taken up university positions in Oxford, Zurich, Texas, Edinburgh, Montpellier, UCL, and Dundee, or have moved to work for IBM, Hamamatsu and GSK.